Adaptive time-stepping methods for SPDEs and Multilevel Monte Carlo techniques for inverse prob

The MCMC and HMC methods are well known methods for Bayesian inference to obtain parameters from data. Recent advances have examined multi-level version of these methods. There are a number of areas we would like to explore in the thesis:
Develop novel time-stepping methods for SPDEs with non-globally Lipschitz drift with a view to extending to space-time adaptivity.
At the moment a global refinement strategy is mostly used for MLMC. One area of interest is to combine the multilevel technique with a posteriori error techniques - where a FE mesh is refined to minimize the error of a given quantity of interest or use space-time adaptivity for mesh refinement.
We plan to extend the work to examine model error in the approximation and also develop the proxy models.
A number of numerical integration techniques are used - we have ideas around the choice of integrator that should improve the sampling and hence convergence of the MCMC chain.